Dynamic Electrocatalyst: Breaking the catalyst limits with single atom catalyst made by layer deposition process

Heterogeneous catalysts are vital for industry, facilitating 95% of chemical production, and it is important to note that most of the catalytic processes today rely on high temperatures for operations, which can be inefficient. The rise of affordable wind and solar energy offers new avenues for industrial reactions. However, current catalysts are designed primarily for thermal reactions, and they are unable to fully utilize renewable photons/electrons effectively. My research intends to solve this problem by engineering interfaces to construct a electrotuneable catalyst, focusing on single atom catalysts (SAC) synthesized via Atomic Layer Deposition (ALD). This process relies on a vapor of precursor to react with the surface of interest in a layer-by-layer manner, allowing excellent control in growth. With ALD and a catalytic system in mind, I hope to evaluate the three key aspects of catalyst performance: reaction process, stability of the catalyst, as well as activity and selectivity. The following three main objective will be achieved during this project: (1) Based on the current appropriate economic feasible industrial feedstock (dry reforming reaction), develop a process to synthesize SAC on porous substrates (systems may include noble metals such as Pd, Pt, etc and base metals such as Co, Cu, etc.). Characterize the catalyst. (2)
Introduce electric field to the proposed SAC catalyst to improve the selectivity and rate of the catalyst, assessing their performance in terms of activity, stability and selectivity. (3) Enhance the stability of SAC through ALD process, forming the oxide core-shell structure. Characterize the performance of the catalyst, mainly focusing on the stability and activity. (4) Based on the proposed catalyst, find potential feedstock, and optimize the catalyst. In short, the performance and stability of SAC under electrification will be compared with conventional catalyst available in the market. Future work will also involve the synthesis of core-shell structure, targeting at commercial applications, with emphasis on activity and stability. There is a possibility to couple our synthesis with artificial intelligence for better material prediction leading to more active and more selective catalysts in the future